Bangor University Stellaris 5 Bid

The expansion of medical research at Bangor University is a priority area closely linked to the establishment of the North Wales Medical School. However, our microscope facilities require modernisation and expansion, particularly as we recruit new research leaders to the School. Currently we employ a single 16-year-old confocal microscope, which we require for a range of specialist techniques. Reliance on a single microscope represents both an existential threat to research continuity and a barrier to maximal productivity. We are therefore requesting funding to support the purchase of a Leica STELLARIS 5 confocal microscope. This modern system will help mitigate productivity bottlenecks associated with microscope access and provide a safeguard against failure of our existing machine. Importantly, a comparison of samples imaged on our current system versus the STELLARIS 5 reveals a dramatic improvement in image quality. The STELLARIS 5 enables the high-quality imaging of fine subcellular structures that cannot be resolved using our current confocal microscope, which will: enhance research output by improving data quality and accuracy, facilitate higher-impact publications, strengthen future funding applications and accelerate scientific discoveries in key research areas such as DNA repair in cancer and neuronal vulnerability in neurodegenerative diseases.
In summary, the STELLARIS 5 will be transformative for Bangor University’s research landscape, ensuring we remain at the forefront of innovation while safeguarding research continuity and productivity as we expand our medical research program.